IMMERS[ED]: Immersive climate solution playspaces for all

Climate change looms as the single greatest threat of our lifetime, while lightning advances in tech promise upheaval. Yet, we're unprepared, drowning in a narrative of doom. Our heads have been filled with a narrative of false news and out-of-reach actions, and so... we're avoiding it. Burying our head in the (increasingly hot) sand.

TOGETHER offers a fresh perspective---a playful, interactive space inspiring sustainable change, tech upskilling and telling the story of the positive change that tech advancements can have on the planet.

Structured around the seven climate solution areas, TOGETHER celebrates the creators and 'artivists' who are shaping a better world and driving positive change.

Through interaction with hybrid physical and digital exhibits blending art, tech, and storytelling, it empowers visitors to rethink daily actions and adopt sustainable habits to safeguard their future.

Through creative workshops, business networking, guest speakers, school visits and family activities, TOGETHER fosters a community committed to sustainability.

We're the Mario Kart for Sustainability---a vibrant journey with hints, power-ups, and teamwork. It's a gamified, immersive experience where visitors take control and choose their adventure towards a brighter, greener future. Join us as we rewrite the narrative; embracing hope, creativity, and collective action. Together.